HIRES Phase A study 2016+

Heriot-Watt has been developing broadband near-infrared frequency combs through an STFC PRD grant and initial Phase A funding, supporting work until 30 June 2016. This Phase A extension will be used to complete a topic-by-topic design study identifying a technical pathway allowing a degenerate optical parametric oscillator (OPO) frequency comb to meet the E-ELT science requirements. The result of the study will be firm recommendations, supported by experimental and / or modelling data, on the design, operating performance and approximate cost of an OPO comb meeting the technical requirements of HIRES.

The proposed project will be funded out of the UK Programme for the EELT already awarded by PPRP for the period 2015/16-2018/19.

Potential impact
See attached case for support.